Governance and the Local Integration of Migrants and Europe's Refugees (GLIMER)

The current movement of peoples from conflict zones such as Afghanistan, Iraq and Syria into the EU has been described as a 'refugee crisis'. The aim of this project is to work towards innovative solutions that transform this crisis into an opportunity for European cities. Our goal is to generate theoretically informed but empirically grounded data that is able, through best practice sharing and reporting, to advise policy-makers and stakeholders on how workable solutions can be found to integrate displaced migrants and refugees. Inspired by the success of 'welcoming cities' in southern Italy, we will work with civil society groups, local authorities, businesses, citizens and refugee groups in order to support sustainable urban development and the successful integration of diverse communities. We will focus on medium sized cities in both Southern and Northern Europe and a key aspect of the project will be dedicated to investigating how the local governance of new arrivals can secure successful integration across a range of indicators. This research will be carried out in close collaboration with practitioners with the aim of co-producing knowledge that can be beneficial for a range of stakeholders including civil society groups and NGOs as well as municipalities. GLIMER will generate research that will help European cities and regions that have seen population decline, skills shortages and fragmentation in communities to understand how to incorporate displaced migrants and refugees in ways that are sustainable and mutually beneficial.

Potential impact
The programme of activities planned for dissemination will deliver substantive capacity building, by developing networks of collaboration between a range of practitioners and policy makers, foster knowledge exchange between different agencies and facilitate evidence-based policy and practice. GLIMER will therefore mediate processes of knowledge exchange between academics, service users, practitioners and policy makers, and contribute to better practice and research-informed policy on the incorporation of migrants and refugees. The programme will be disseminated widely through the database we have maintained through our previous projects (see table 5.1 of the main document).

GLIMER has secured a range of confirmed local and national stakeholder partners to ensure that impact will be achieved for the short, medium and long term. These will be pursued through collaborations including (in Scotland) Stirling City Council; City of Edinburgh Council; Glasgow City Council; South Lanarkshire Council; Scottish Refugee Council; Scottish Federation of Housing Associations; Convention of Scottish Local Authorities (COSLA); The Black and Ethnic Minority Infrastructure in Scotland (BEMIS), Glasgow Refugee, Asylum and Migration Network (GRAMNet), Council of Ethnic Minority Voluntary Sector Organisations (CEMVO), and the Bridges Programmes; (in Italy) Comune di Acquaformosa, Comune di Mendicino, Comune di Riace, Regione Calabria, Servizio centrale del sistema di protezione per richiedenti asilo e rifugiati (SPRAR), Cittalia (National Association of Italian Municipalities) and La Kasbah; (in Sweden) Save the Children, Partnership Skåne, Malmö Stad (City of Malmö), Landskrona kommun (Municipality of Landskrona), Helsingborgs kommun (Municipality of Helsingborg), Trelleborgs kommun (Municipality of Trelleborg), Region Skåne (County Council of Scania), Skåne Stadsmission, Ensamkommandes förbund (Association of the unaccompanied), Arbetsförmedlingen (The Swedish Public Employment Service), IM Swedish Development Partner, and Yalla Trappan; (in Cyprus) the Ministry of Interior, Nicosia Municipality, UNHCR Cyprus, the Future World Center, the Asylum Unit, Aequitas NGO and the National Machinery for Women's Rights (Please see Appendix 2: Letters of Intent).

The major non-academic beneficiaries include: (a) migrant and refugee groups; (b) service providers from a range of organisations (public and third sector) and policy makers; (c) general public. In the medium term, participation in the project events and materials produced as a result of the project events are expected to produce impact through:
1. Better service delivery and provision for migrant and refugee groups as practitioners and service managers participating in events drive the agenda for improved service performance and targeting of services at the specific needs; we will send a short survey to all participants after each workshop asking if any of the ideas shared in the seminars have translated into changes in practice or ideas for possible changes;
2. Better informed, inclusive policies at local authority level and national level in terms of support available to settled migrant in the short and long term, to ensure better opportunities for inclusion and social cohesion at community level; we will monitor new policies issued by local authorities, governmental organisations, to record impact;
3. Better communication between migrants and refugees and service providers, through sustained consultation with service users and improved know-how for practitioners on how to implement findings in service delivery; we will assess this through ongoing interactions with practitioners taking part in the project activities and families;
4. Sustained collaboration between different agencies involved in supporting migrant groups and also between academics, policy makers and service providers.